Manufacturing Portfolio Project 5: Enhanced Turbine Manufacture for Performance and Cost

This project will develop high product efficiency and high productivity turbine manufacturing methods. It will include machining, coating, modelling and inspection technology development.
The work packages will be developed by Rolls-Royce working in partnership with the Manufacturing Technology Centre, the Advanced Manufacturing Research Centre, the University of Birmingham and using the UK manufacturing services supply chain.